Beyond elegy: confronting grief in contemporary ecopoetry

My thesis will hypothesise that ecopoetry - poetry that responds directly to problems of environmental
destruction - deviates from traditional elegy in its handling of ecological grief, the loss felt in response to
ecological degradation that is often associated with climate change and colonialism. With reference to
cross disciplinary research into the effects of climate change on mental health, I will examine how
ecological degradation ruptures the cycles of nature that underpin the elegiac convention of consolation,
and ask whether ecopoetry is therefore forging a new kind of mourning that sustains melancholy. To this
end, I will address poetry by Juliana Spahr, Ed Roberson, Linda Hogan and Andre Bagoo. By reading these
texts from the USA, The Chickasaw Nation and Trinidad through a comparative lens, I will investigate how
ecopoetry's resistance to consolation allows the movement to at once leave open the possibility of
positive change and locate ecological grief within the ongoing trauma of colonialism. The physical
environments that ecopoetry mourns will emerge as a testament to the emotionally charged relationship
which exists between people and place, metonymic for all that is lost when that relationship is broken.